EpiStressNet: A biosocial systems approach to understanding the epigenetic embedding of social stress responses.

The social environments in which we live provide daily challenges that affect how we think and feel, influencing our behaviour and sense of well-being. However, it is far from clear exactly how these experiences affect us at a physical level. Recent research in biology has discovered molecules that are found in all of our cells, which interpret our experiences by switching genes on or off in particular cell types. These molecules, or "epigenetic" mechanisms, bind to DNA and control gene activity, which in turn change the functions of our cells, tissues and organs, and so affect what we think, feel and do. We are beginning to understand that these epigenetic mechanisms are modified by factors that also affect our health, and recent evidence indicates that social stress is one such factor. Societies in which there is a bigger gap between rich and poor, such as the UK, also have bigger, more stressful social and health inequalities. Good evidence suggests that the social stress caused by social inequality leads to ill-health and that this link may involve epigenetic mechanisms. This project aims to build a network of biological and social scientists to explore how social stress causes epigenetic changes which affect biology and behaviour. To address this problem, we will establish a team with wide-ranging expertise in investigating (a) the physical effects of stress on gene activity in the brain and the body, (b) the impacts of social inequality on health, and (c) how we think about the way our experiences get under our skin to shape behaviour and well-being. This team of social science, public health and biology researchers, will develop and carry out novel shared projects. We will hold discussion meetings to consider new biological and sociological ideas together, and share new discoveries that will help to explain how social stresses exert their effects on the brain and the rest of the body, and the roles of epigenetics in these processes. We will also meet with industrial, government and health service professionals, to consider the potential impacts of our research for their work, and engage with the general public more broadly to discuss the wider implications of this research for society.

Potential impact
Social and Economic Benefits: the huge costs of inequality to good social relations, health, educational attainment and social mobility are well-known. It is less well-understood how best to develop solutions to these problems that will produce measurable, durable improvements. Understanding the biosocial mechanisms that mediate the effects of inequality will help to develop an evidence-base that will be useful in formulating solutions and monitoring their effectiveness. Better knowledge about how social stressors erode health and well-being through modification of epigenetic processes will offer opportunities to create a knowledge-base and toolkit for preventing, ameliorating and/or potentially reversing risks to health. Biotechnology companies with an interest in developing such technologies would directly benefit from the new knowledge produced by this project. The new knowledge would also then be useful to government agencies and health services to either reduce the prevalence of risk factors in the social environment or introduce new experiences that enrich social and environmental quality and offset existing risks. The activities and outputs of the network will therefore be of benefit to government agencies, health services, as well as news media, charities and civil society groups concerned with the adverse social impacts of economic inequality, and the search for social policies that could ameliorate the disadvantages conferred by deprivation. There is extensive evidence showing that gradients of inequality and their corrosive effects on societal and individual well-being are increasing. Better public understanding of the consequences of policy choices for social and health inequalities, together with an appreciation of the evidence base about how social causes produce social consequences via changes to biological processes, will benefit democratically-empowered citizenries wanting to understand the facts of inequality, debate the policy alternatives and collectively determine their future social directions. Thus, in addition to engaging with the types of organizations described above, it will be imperative to engage with the general public to disseminate new knowledge about the types of social stresses that epigenetically embed risks to ill-health, and debate the policy options for achieving behaviour change at the individual and societal levels that could alter the long-term risks of ill-health over the life-course.

Building new capacity for interdisciplinary biosocial research: the broad aim of the proposal is to understand the biological mechanisms through which the social stressors that are characteristic drivers of social inequality become biologically embedded and contribute to health inequalities. We will create an interdisciplinary network with strengths in the analysis of biological mechanisms using both model organisms and human population studies, together with social science expertise in instrumental, empirical evidence-based analysis, and strengths in conceptualization of social phenomena and consideration of their implications for public policy. The network will build capacity for biosocial systems analysis by integrating this wide range of specialist expertise, and involve ECRs in all activities to develop the next generation of interdisciplinary researchers. The research network will carry out small-scale pilot studies and hold interdisciplinary workshops, to test hypotheses and develop new interdisciplinary strategies for understanding how social stress responses become epigenetically embedded. Through facilitating the convergence of relevant biological and social science disciplines, the network will enhance UK capacity to develop a robust evidence-base for effective policy responses to social and health inequalities. We will promote the impact of the network's wide range of capabilities in these areas through a series of Impact Workshops and a programme of Public Engagement activities.